Eddy Current Reduction in Automotive Permanent Magnets

The movement to electrification of the automotive industry provides a huge opportunity to reduce the environmental impact of transport, and help meet UK and international climate targets, but it also presents technical challenges of the same scale. The core of each electric car, van or lorry is an electric machine. Although designs can differ, the vast majority use neodymium-iron-boron permanent magnets as a key component. When the electric machine operates, the high frequency magnetic fields produced cause eddy current losses in the magnets. This not only harms efficiency but can lead to localised heating reducing the magnet performance. While magnet materials have a generally higher resistivity than conductors, they do carry current, thus an increase in their resistivity would reduce eddy current losses and increase the efficiency of electric machines, improving vehicle performance. This project will explore approaches to achieving this, and the impact it would have in real applications. The processing of neodymium-iron-boron magnets will be explored using powder manufacturing methods, such as Spark Plasma Sintering (SPS, also known as Field Assisted Sintering Technology or FAST), with the incorporation of additional phases or pre-treatment of the powder to introduce more electrically resistive features to impede current flow. Samples will be evaluated to understand their structure, including the grain alignment, and the electric and magnetic performance. In parallel, finite element simulations of the material and how they behave in situ will be used to evaluate the impact of the different treatments on the motors efficiency.

Potential impact
The EPSRC Centre for Doctoral Training in Advanced Metallic Systems was established to address the metallurgical skills
gap, highlighted in several reports [1-3] as a threat to the competitiveness of UK industry, by training non-materials
graduates from chemistry, physics and engineering in a multidisciplinary environment. Although we will have supplied ~140
highly capable metallurgical scientists and engineers into industry and academia by the end of our existing programme,
there remains a demonstrable need for doctoral-level training to continue and evolve to meet future industry needs. We
therefore propose to train a further 14 UK based PhD and EngD students per cohort as well as 5 Irish students per
cohort through I-Form.

Manufacturing contributes over 10% of UK GVA with the metals sector contributing 12% of this (£10.7BN [4,5]) and
employing ~230,000 people directly and 750,000 indirectly. It is estimated that ~2300 graduates are required annually to
meet present and future growth [5]. A sizeable portion of these graduates will require metallurgical expertise and current
numbers fall far short. From UK-wide HESA data, we estimate there are ~330 home UG/PGT qualifiers in materials and
~35 home doctoral graduates in metallurgy annually, including existing AMSCDT graduates, so it is unsurprising that
industry continues to report difficulties in recruiting staff with the required specialist metallurgical knowledge and
professional competencies.

As well as addressing this shortfall, the CDT will also impact directly on the companies with which it collaborates, on the
wider high value manufacturing sector and on the UK economy as a whole, as follows:

1. Collaborating companies, across a wide range of businesses in the supply chain including SMEs and research
organisations will benefit directly from the CDT through:

- Targeted projects in direct support of their business and its future development and competitiveness.
- Access to the expertise and facilities of the host institutions.
- Involvement in the training of the next generation of potential employees with advanced technical and leadership skills
who can add value to their organisations.

2. The UK High-Value Manufacturing Community will benefit as the CDT will:

- Develop the underpinning science and advanced-level knowledge base required by future high technology areas, where
there is high expectation of gross added value.
- Provide an enhanced route to exploitation, by covering the full spectrum of technology readiness levels.
- Ensure dissemination of knowledge to the sector, through student-led SME consultancy projects, the National Student
Conference in Metallic Materials and industry events.

3. The wider UK economy will benefit as the CDT will:

- Promote materials science and engineering and encourage future generations to enter the field, through outreach
activities developed by the students that will increase public awareness of the discipline and its contribution to modern
life, and highlight its importance to future innovation and technologies.
- Develop and exploit new technologies and products which will help to maintain a competitive UK advanced
manufacturing sector, ensure an internationally competitive and balanced UK economy for future generations and
contribute to technical challenges in key societal issues such as energy and sustainability.

References:
1. Materials UK Structural Materials Report 2009
2. EPSRC Materials International Review 2008
3. EPSRC Materially Better Call 2013
4. The state of engineering, Engineering UK 2017
5. Vision 2030: The UK Metals Industry's New Strategic Approach, Metals Forum